Data Driven Digital Wardrobe Management Platform

**THE KILLER MUSE is a data driven, one-stop solution for a more sustainable and stylish wardrobe.**

**A Digital wardrobe management** solution where users can upload their wardrobe, create outfits and easily plan looks.

**Infrastructure to capture data around users' wardrobe** so that we can offer users **personalised style suggestions and searches** based on and individual characteristics.